Research Network: Analysis on Graphs

Many important physical systems have been modelled with the aid of graph like structures.
A number of groups in the UK are working on these problems and the proposed network will be a means where
they can meet fellow research workers to discuss problems and present new ideas with the goal of creating synergy.
As well as facilitating interaction between UK mathematicians working in these areas the network will also bring in
outside experts to contribute to the meetings and also provide funds for these experts to vist members of the network.

Potential impact
The network will be built from research groups with interests in mathematical aspects of graphs, with skills in
mathematical analysis through to physics.

Initialy the impact of this research will, be felt by researchers in mathematics and physics working in these and closely-related
fields. As quantun graphs are used to model physical and engenerring problems (e.g thin mesoscopic structures).
in a longer time scale and impact could be made in these more applied areas.

Recently the study of complex networks (e.g. world wide web) has shown that they may be are scale free with all the inherent implications for failure. Our study of non-linear problems, although motivated by non-linear optics, could have an impact in this area as well.